How important is population structure in the evolution of prosocial behaviours in humans?

Proposed research project whereby a selection of agent-based theoretical models are recreated and their parameter sensitivity tested using modern computing methods, specifically Fitting to Idealised Outcomes (Gallagher et al., 2015). Student will be selecting models investigating the evolution of cooperation in humans as the key area of interest. They will also adjust these models to include mechanisms for tracking kinship where this is not already included in the original model. By applying the latest estimates of within-group relatedness (FST) from contemporary foraging societies to these models, the student hopes to learn more about the evolution of prosocial behaviours in humans. This methodology will investigate the statistical relationship between individuals' relatedness and the frequency of cooperation. The student will then compare the results of these models to see if trends are the same across different mechanisms. Is group relatedness the most important determinant of prosocial behaviours evolving in humans when taking into consideration mechanisms such as reciprocity, conflict, and punishment, for example.